Pinpointing the drivers of reptilian skull shape and performance

Numerous factors impact vertebrate form, with skull shape influenced by interacting external (feeding, habitat) and internal (genetics, phylogeny) drivers. Because of this complexity, pinpointing the determinants of skull shape during development and across evolution remains challenging. Now, a combination of massive datasets, advanced – and increasingly automated – visualization and biomechanical modelling techniques, and phylogenetic comparative methods will allow me to untangle the multiple factors driving skull shape and performance, organismal ecology and biodiversity for the first time.

Reptiles, such as crocodilians and lizards, are an ideal model system due to their enormous variation in diet, body size, and habitat. The project proposed for the FLF renewal phase aims to transform our understanding of the influences on skull shape in these vertebrates. I will build on data collected, methodologies developed, and knowledge generated during the first four years of the FLF to ensure project success and take a broad disciplinary approach – encompassing anatomy, morphometrics, biomechanics and evolutionary modelling – to achieve two new objectives:

1. Identify the point during development when mechanical forces begin modifying skull shape (O1).
2. Explore and identify the disparate factors influencing skull shape and performance across chameleons (O2).

I will address O1 through a unique sample of embryonic crocodilian specimens incubated at different temperatures, thus influencing movement during development. Using microCT scanning, morphometrics, multivariate statistics and biomechanical modelling methods (finite element analysis), I will quantitatively demonstrate when and how embryonic muscle contractions and movement interact with underlying intrinsic factors to modify bone formation. To address O2, I will build on our work on the veiled chameleon in the original FLF by digitising a broad sample of chameleon species, including taxa in which factors other than bite force are hypothesised to be driving skull shape (habitat, communication). I will apply phylogenetic comparative methods to reconstruct the pattern of skull evolution in chameleons and test the role of potential drivers. Biomechanical modelling will be used to test whether skulls are less optimised to resist biting loads in species in which factors other than bite force are thought to be the primary drivers of skull evolution.

As part of this programme, I will work with collaborators to overcome the labour-intensive and time-consuming issue of processing scan data by developing AI-driven deep learning models to allow faster model generation for downstream analyses of larger samples. This methodological advance will allow future researchers to address other large-scale biological questions.

This project is important as it will fundamentally change our view of how different forces act during the life of an individual and across evolutionary time to shape organismal form and biodiversity, leaving the discipline looking very different than before. Current and future workers in diverse fields (evolutionary and developmental biologists, palaeontologists, engineers) will benefit from massive datasets, efficient new workflows, and new repositories for 3D anatomical data. The project will solidify existing and establish new collaborations, and provide vital training for early career scientists. Additionally, there will be extensive benefits for stakeholders outside research including: open-access, interactive anatomical atlases of numerous reptile species available to researchers, students and the public, addressing research and education inequalities; contributing to the new UCL Biosciences curriculum; digitising museum collections to produce new and engaging outreach opportunities and exhibits; and reducing animal use in research.